Optimal investment and consumption under Epstein-Zin stochastic differential utility

This project will aim to investigate how an investor with a stochastic differential utility function should optimally invest and consume from their wealth over the infinite horizon. I will start by investigating the early papers by Merton, where the utility function is time-additive, and then move on to consider the problem under more realistic preferences modelled by Epstein-Zin stochastic differential utility.